Realtime fatigue life assessment of composite transport structures

This project aims to determine the feasibility of, and optimal methods and techniques to embed remote strain measurement sensors within lightweight structural composites. Techniques will be investigated to take the ongoing and updated embedded data and use the information to continually update a long term life prediction in order to increase confidence to potential end-users, improve structural calculations and reduce unnecessary safety factors, and to improve the ability of asset managers to accurately predict product life.